Generating Further Experimental Datasets for Hydrogen Containing Blends to Enhance Integrated Hydrogen Compositional & Leakage Monitoring System

In the current landscape, the scale of hydrogen emissions or losses in the UK carries significant implications, both economically and environmentally. Present estimates indicate substantial hydrogen losses in the UK due to leakage during production, transportation, and distribution processes, resulting in considerable annual economic inefficiencies. The primary objective of this project is to address a notable and financially burdensome challenge that requires specialised attention. Traditional off-the-shelf facilities and technologies are inadequate for effectively tackling the unique nature of this problem, necessitating the development of our distinct technology.

This project aims to utilise the HyCCS Tech hydrogen compositional monitoring system to accurately determine the hydrogen content in blended natural gas streams. As the demand for decarbonised fuels increases, blending hydrogen with natural gas presents a significant opportunity to reduce carbon emissions. Specifically, this approach has the potential to cut CO2 emissions by 41 million tonnes annually, particularly in domestic and industrial heating sectors. However, hydrogen has a lower energy content per unit volume compared to natural gas, and the maximum allowable hydrogen content in the blend is capped at 20% by volume. Therefore, it is crucial to cost and control these hydrogen-blended streams precisely. Accurate monitoring and management are essential to ensure the safe operation of gas networks and to provide precise billing for consumers.

The HyCCS Tech system plays a critical role in this context, offering advanced capabilities to measure and regulate hydrogen concentrations within the gas streams. This ensures that the integration of hydrogen does not compromise the integrity of the existing infrastructure or the safety of its operation. Furthermore, this monitoring is vital for maintaining the economic feasibility of hydrogen blending, ensuring that the transition to lower-carbon fuels is both practical and efficient.

Therefore, the development of our innovative technology represents a deliberate and strategic response to these challenges. By focusing on the specific nuances of hydrogen gas leakage detection, our approach aims to offer a more effective, efficient, and economically viable solution compared to the existing methodologies. This initiative not only addresses the immediate concerns related to hydrogen losses but also contributes to the broader goals of enhancing economic efficiency and environmental sustainability within the energy sector of the UK.